Cambridge Engineering Design Centre (IMRC Renewal)

Strategy=======The overall aim of the Cambridge EDC is to improve the effectiveness and efficiency of engineering designers and design teams by undertaking research into the theories that will underpin the design methods of the future. These methods will be embodied in software tools, workbooks and publications that support the creation of reliable, high-quality, cost-effective products.Research Themes==============The EDC's is structured under the following research Themes: * Healthcare Design: Design for Patient Safety * Inclusive Design: Designing for the Older and Disabled Users (1) * Process Modelling: Modelling the Design Process * Change Management: Tracking Changes in Products * Design Practice: Understanding Practice * Engineering Knowledge: Capture, Storage and Retrival (1) * Computational Design: Integrated Optimisation Methods and Tools Note (1) These Themes receive zero or minimal support from the IMRC Block Grant.